University of Essex and LPA Industries Limited

To embed a novel wireless ethernet capability across the rail network, to support innovation in train to shore communication speed and establish LPA as a leading innovator in the sector. To increase the bandwidth of on-board copper Ethernet Backbones assuring capacity for increasing data demand.